Molecular interactions in oncogenesis by avian oncogenic viruses

Technical abstract
Avian oncogenic viruses such as Marek’s disease virus (MDV), avian leukosis virus (ALV) and reticuloendotheliosis virus (REV) account for significant economic losses to the poultry industry worldwide . These viruses are excellent models for understanding the molecular oncogenic mechanisms of these viruses in disease models in their natural hosts. The project will examine the functions of viral genes and their interactions with host proteins in inducing pathogenesis. The use of reverse genetics systems including the full-length genomic clones of retroviruses and bacterial artificial chromosome (BAC) clones of Marek’s disease viruses will enable the examination of the functional role of viral genes in pathogenesis. In addition, the infectious clones of these viruses will also be used to develop novel recombinant vaccines, the protective efficacy of which will be evaluated in virulent virus infection models. Finally, the evolution of viruses towards increased virulence and the role of vaccines in driving the virulence will also be investigated using a combination of molecular biological studies and natural disease models.